African horse sickness: Effector mechanisms of immunity and viral determinants of pathogenicity

Technical abstract
Scope of the research programme and research objectives

The aim of this fellowship is to develop a comprehensive research programme in epitope-based vaccinology, immuno-therapeutics and pathogenesis of orbiviral diseases, focusing primarily on African horse sickness virus (AHSV), a highly lethal pathogen of equids that is exotic to most parts of the world except Africa [1]. Knowledge of the effector mechanisms of immunity against AHS is limited and scientific progress slow, due to the logistical, financial, bio-safety and ethical implications of working with a pathogen affecting a large (companion) animal species. I will focus on gaining further understanding of the mechanisms of virus neutralisation by antibodies and analysis of the viral determinants of AHSV pathogenicity. The starting point for these investigations is the recent successes of the research group I lead, involving: a) development of a mouse model for AHSV [2]; b) development of a protective MVA-VP2 vaccine (modified vaccinia Ankara expressing AHSV VP2, the outer capsid protein ) [2-4]; and c) demonstration of the humoral nature of MVA-VP2 induced immunity [5, 6].

The work will be divided in 3 interconnected work-packages:

1. Effector mechanisms of adaptive immunity: Virus Neutralising Antibodies (VNAb)

2. Development of passive immuno-therapeutics

3. Viral determinants of pathogenicity